Controls of climate versus tectonic effects in Pleistocene mixed carbonate-siliciclastic sediments (Polis basin, NW Cyprus)

An integrated sedimentary, geomorphological and neotectonic study of Pleistocene-to-Recent terrigenous and shallow-marine carbonate sediments that are located within an fault-active graben, near the coast of NW Cyprus